University of Central Lancashire and The Rubgy Football League Limited

To design and develop a curriculum and delivery methodology to optimise physical, mental, technical and tactical abilities of players to create revenue opportunities and cost savings.